Megawatt Charging Multidirectional Microgrids

V2X offers great potential in managing power flows between vehicles, buildings and the electric distribution network with EV battery storage mitigating demand.

Very high-power charging via the emerging megawatt charging system (MCS) standard for electric HGVs (eHGVs) offers considerable power management opportunities and challenges between the vehicle and the building, microgrid, or distribution network to which it is connected.

This project involves the design and integration of innovative equipment comprising a local DC microgrid that will provide multidirectional charging with eHGVs at megawatt power levels.

It will feature integral energy storage to buffer the high-power flows with equipment utilising the latest generation of solid-state switching devices to achieve the highest efficiency, reduced size, and lowest cost. Microgrids will unlock the potential for demand and supply management by making it simple, scalable and reduce the cost of connecting EVs to the electric distribution network.

MCS is expected to be introduced from 2025 onwards to support the increasing number of eHGVs being developed. They offer great potential for V2X because of the large capacity of the vehicle batteries and the fact that eHGV fleets drive pre-determined routes; hence their movements and availability are predictable. Fleet operators also stand to benefit from a lower total cost of ownership by utilising their vehicle batteries as energy storage assets. Our objective is to enable this by making high-power, EV interfacing to the grid as easy and versatile as possible.